University of Aberdeen and Vertebrate Antibodies Limited KTP 23_24 R1

To incorporate an Artificial Intelligence platform with existing game-changing technology to develop rapid and superior diagnostic tests for diabetes subtypes. The tests will use affordable technology which is easily used in basic laboratories or even in GP practices and hospital outpatient clinics reducing diagnostic costs for the NHS.